Investigating the history of Sussex kelp habitats and their impact on local communities (4462)

Historical perspectives are vital if we are to truly appreciate the scale of past changes in our coastal seas. Increasing numbers of restoration projects are making use of historical sources to inform restoration goals and to connect communities to their local environmental history and heritage. Kelp beds are a critical element of a marine ecosystem, providing vital ecosystem services such as habitat for many commercially important species, and protection for coastal residents. The coast of West Sussex used to be home to an extensive and biodiverse kelp bed habitat spanning 40 km of coastline. This habitat was lost at the end of the 20th century but is now being restored by the Sussex Kelp Recovery Project. However, our understanding of the spatial extent of this habitat, the timing and drivers of its demise, is very limited. This project will use a multi-disciplinary approach centred on the emerging field of marine historical ecology to examine the historical extent, uses and impacts of this habitat. It will examine a variety of datasets from council records to newspaper sources, and interview local fishers to piece together a picture of this habitat and assess the causes of its decline. This information will of importance to informing the goals and expectations of the ongoing recovery project, and to ensure wide community support. The successful candidate will exploit a range of sources and approaches from the natural sciences, social sciences and history, providing them with an excellent opportunity to learn and employ a wide variety of valuable research skills.